Self-supervised fluency therapy for people who stammer: methodology design and implementation

"About 1.3% of the population stammers (Reilly et al., 2009). This condition has distressing symptoms that deeply affect social and professional interactions and can define the life choices of those people who stammer (PWS): 60% of PWS suffer from social anxiety disorder (SAD) (McAllister et al., 2017). Even if it is not currently possible to cure stammering, there exist a series of practices that, when mastered, help PWS to gain fluency levels similar to that of a non-stammerer. In addition to mainstream therapist led approaches, several companies such as the Starfish, DelFerro or McGuire Program, currently run courses worldwide to help people to overcome their stammer via these learned techniques.

The largest challenge to a PWS is turning these practices into habits, as this requires patience and dedication. We believe that technology can help in this endeavor: with the support of Innovate UK, we are developing a prototype of the first wearable device, RespiraBelt, that tracks breathing and speech patterns, providing real-time feedback and performance history to help PWS turn fluency promoting techniques into habits. Respira will also provide a platform to share the user's performance data with the SLT, who will supervise and customize the therapy. Finally, a discretionary pool of anonymous data will be shared with the scientific community researching stammering. Respira acts as virtual coach for PWS; as a therapeutic tool for SLTs; and a scientific instrument. We have patented the innovative technology behind the RespiraBelt as it is the first of its kind, and in December 2016 our idea was awarded the Terence Barry Grant Award from the Stammer Trust (ST). Detailed information about Respira can be found at www.respira.io and https://goo.gl/6mE4gC.

The current project aims at defining the extent to which Respira can be used in a self-supervised manner, and therefore the amount of SLT involvement required for each PWS. This project is conducted by a consortium comprising of the British Stammering Association (BSA), which is in charge of designing and coordinating the experimental trial; the University of Reading (UoR), which will objectively analyze the data gathered and assess the efficacy of the different therapy methods; and Respira Ltd (RespiraLtd), which will lead the project and provide the necessary hardware, software and technical support."